Peer Pay - a solution to SME cash-flow optimisation

Research indicates that one of the most pressing challenges for Britain’s 5.2m SMEs is cashflow
optimisation. Over 70% of SMEs look to their bank when they need finance and despite
strong business cases the response is typically “we just don’t have the appetite for this type of
business at the moment”. These businesses are exactly the type that need help, because they
are on rapid growth curves which stretch their finances to the limit. To quote “Too often, the
liquidators are called in to viable firms due to short-term problems that can be solved. As a
result, jobs and livelihoods are lost and the potential that the businesses had to generate is
gone.”
All banks have had to reserve more capital in line with increased regulatory requirements, and
have suffered losses on their capital through bad debts, which limits what they have available
to provide to SMEs. To survive and grow, SMEs need greater choices beyond banks standard
offerings.
The vision is to develop an alternative cash-flow platform, based on a Peer to Peer lending
model, to allow companies and individuals to lend to vetted, established SME businesses
within the closed and safe environment of the Accountancy practice community.
The secure platform’s matching algorithm will utilise an Accountancy firm’s specialist insight
and superior knowledge of its clients businesses to build better-performing, proactive risk
profiling of borrowers, whilst lenders are able to choose risk profiles, length of time and
amounts that they wish to use to invest in other companies, without becoming a shareholder.
The algorithm will manage diversification of the investment to minimise risk for the lender,
against invoices that have been validated and are waiting to be paid, to help these SME
businesses with cash-flow finance.
The service will be managed by Accountancy firms as a value-added service for their own
client-base, allowing them to provide professional advice and support to both lenders and
borrowers.